Anglia Ruskin University and Life Science Group Limited KTP 25_26 R2

To develop and optimise CellShip and CellSplit, innovative, animal-free media for ambient cell transport and gentle cell detachment, offering sustainable alternatives to traditional methods.